Construction company resilience assessment tool and peer-to-peer platform

The design and build of a construction company resilience assessment tool and peer-to-peer engagement. The platform comprises:

* User profile containing number of employees, main business activities and turnover
* Simple resilience assessment which maps onto a radar chart showing starting map, current map, average of other similar companies and the minimum standard required
* Area to upload content (case studies, information about useful digital tools, blogs, articles). Readers rate or like content so most useful content is viewed more often.
* Peer-to-peer forum
* The 'Resilient Constructors' pledge form where companies commit to strive for or maintain a minimum level of resilience in order to protect their employees, supply chain and Clients.

The key objectives are to:

* Improve resilience and quick emergency response capabilities of construction companies in the event of a crisis such as COVID-19, natural disaster or terrorist attack
* Allow construction SMEs to assess their preparedness for future disruption
* Increase the uptake of digital solutions by construction companies across the whole supply chain
* Benchmark their resilience against similar companies
* Enable peer-to-peer support for construction companies in the context of resilience and digital transformation

The benefits of digital transformation of the construction industry reach much further than the industry itself. It is in the interest of society and the economy for the construction industry to be more resilient, efficient, productive, safer and more people-oriented. Benefits include:

* Improved resilience and emergency response capabilities of construction companies
* A reduced bill to the tax-payer of large infrastructure and construction projects
* Better diversity and inclusion in an industry which has traditionally struggled with this
* Reduced environmental impact in terms of consumption of natural resources, emissions and land fill
* Better safety, wellbeing and mental health of the workers in the construction industry, many of whom are low-paid workers

Our proposed solution offers the following features which currently to do not exist elsewhere. It:

* Gathers vital data about the resilience levels of construction companies which can inform government, providers of technology and construction companies.
* Allows companies to measure their resilience starting point and improve on it.
* Measures the industry average which companies can benchmark themselves against. invlu
* Exploits the 'pain' of the COVID-19 crisis as an opportunity to capture the attention of decision makers.
* Highlights the corporate and social responsibility of companies to ensure their resilience, and encourages a publicly made commitment to improvement.
* Could be used in the procurement process to drive a raise in standards across the industry.

Additional features include developed in phase 1 based on user feedback include:
* A shareable PDF generated based on the answers to assessment questions
* The ability to mark content as completed and to share it with others
* An action plan template

In the next phase, we will focus on marketing strategy, business model research and aligning the content of the platform with key support services providers, expert support and technology providers. The platform will connect SME construction companies with the products and services they need in order to use digital solutions and achieve the required standards to position themselves for the pipeline of work which is currently out of their reach. This alignment exercise will rapidly accelerate market buy-in and will leverage the marketing and communication power of high-level partner organisations. Digital transformation will increase the capacity, competence and sustainability of the construction industry, which are needed to meet the government's construction spending targets which will support economic recovery. We will develop a marketing strategy and carry out business model research which will enable us to maximise the impact of the project on the economy, society and sustainability.